Estimating Fire Susceptibility in tropical forests using Bayesian Networks

The South American tropics are host to a number of nature-based solutions (NBS) and forest regeneration initiatives. However, the extent of degradation resulting from disturbances in this region has been on the rise. In 2022, the state of Amazonas recorded the highest wildfire emissions in 20 years. Although the total burned area has decreased globally, it has increased in the humid tropical forests. Wildfires can result in significant tree mortality and reduce the forest's ability to sequester carbon. Despite the significance of these forests and the escalating frequency of wildfires, there have been only a handful of machine learning studies of wildfires in this region. In fact, out of 300 papers reviewed in 2019 on machine learning in wildfire, only five papers focused on South American forests. NBS play a critical role in climate change mitigation through natural carbon sequestration, but face implementation challenges due to impermanence of forest carbon. Wildfire is a leading permanence risk for forest-stored carbon. To correctly price NBS offsets, there is a need for improved understanding and probabilistic estimation of carbon release schedule. Existing carbon projects frequently underestimate fire risk and do not employ realistic risk quantification in their permanence calculations. As an example, California's cap-and-trade program severely underestimated the fire risk, depleting 95% of its insurance buffer pool in the first ten years of a 100-year-long program. Assessment of future fire risk is essential for long-term carbon accounting in forests.

The goal of my PhD project is to conduct a probabilistic risk assessment for wildfires in the South American tropics, using Bayesian networks and the available climate, vegetation and population remote sensing data. The proposed framework will be used to forecast future fire susceptibility by estimating fire occurrence and burn probabilities at different regional scales, given future climate predictions. The framework will allow for inclusion of both remote sensing data and domain expertise, and update probabilities as new data becomes available.

Resulting risk estimates will be used in two ways:
1. To calculate future carbon release from wildfires. These will get further incorporated into the Cambridge Centre for Carbon Credits carbon permanence calculations developed in for offset pricing.
2. To guide and advise wildfire mitigation decisions, by tackling the following questions: Which areas have the highest ignition potential and need additional protection during drought periods? Under future climate scenarios, how severe could the fires get, and which regions have the potential for the highest severity? What is the optimal level of forest fragmentation and fuel distribution to maximize long term carbon stock of the forest?